Loughborough University And Visimetrics (UK) Limited

To optimise the design, implementation and deployment of an intelligent CCTV video forensic tool using multi-core processors, multi-threaded programming and multi-objective optimisation.